Cortico-Hippocampal Interactions Underlying Memory Consolidation

Previous work has shown that memories are first encoded in the hippocampus and then propagated to neocortex for permanent, hippocampus-independent storage. Replay, a sequential pattern of neural activity occurring during both behaviour and sleep, is one of the processes thought to underlie this memory transfer. By taking advantage of the tonotopic properties of the auditory cortex and the spatial representation in the hippocampus during an auditory-guided spatial task, we aim to investigate the hippocampo-cortical interactions subtending memory consolidation. Our focus is on cortical feedback and the prioritization of replay based on memory valence.